A question of Eremenko and other questions in transcendental dynamics

The study of complex dynamics has received much attention over the past two decades. The fascinating phenomena encountered in this area, such as 'chaotic behaviour' and self-similarity, have been widely popularized, and computer graphics of 'fractal' objects like the Mandelbrot set have become famous far outside of mathematics.For the case of polynomials (such as those which give rise to the Mandelbrot set), there has been spectacular progress in this study over the past 20 years. In particular, recent breakthroughs by Kozlovski, Shen and van Strien and by Kahn and Lyubich have produced major progress on some of the most important problems in the field. Since the late 1980s, the backbone of this success story has been the theory of *dynamic rays*. These were introduced by Douady and Hubbard in the initial study of the Mandelbrot set and used in celebrated work of Fields medalist J-C Yoccoz, who introduced the powerful tool of 'puzzles'.Transcendental dynamics - that is, the iteration of non-polynomial functions in the complex plane, such as the exponential map - is far less understood than that of polynomials; yet the two are intimately related. One of the problems is that the analogue of the set of dynamic rays, namely the *escaping set* of an entire function, is not yet well-understood. A question regarding this set was posed by Eremenko in 1989, and a main objective of the current proposal is to resolve this question.A case in which an analysis of the escaping set has already been widely successful, and yielded significant results, is that of *exponential maps*. Despite impressive progress, some important questions regarding these functions still remain open, and a second goal of the present work is to resolve some of these.The insight gained by working on these problems should prove useful in solving other fundamental questions in transcendental dynamics. In particular, we hope to be able to formulate and prove a generalisation of the above-mentioned results of Kozlovski-Shen-van Strien and Kahn-Lyubich.